One step ahead: Prediction of other people's behavior in healthy and autistic individuals.

Humans are masters in predicting others' behavior. By watching the facial expression of our child, we know exactly which toy she will go for. When seeing someone frown at an open window, we are not surprised when she gets up and closes it. We make these predictions so readily and automatically, that athletes, magicians and pickpockets have developed elaborate feints to hide their true intentions from us. A breakdown of this predictive capacity might be one reason why social interactions are so confusing to those with autism or schizophrenia.

Despite the importance of these predictions in social interactions, not much is known about how they come about, why we can make them with so little conscious effort and often without being aware of them. Our research aims to resolve these questions. We believe that there is a sophisticated mechanism in our brains that 'knows' which cues signal the intentions of others (e.g., looking at something signals interest, a smile signals the tendency to approach) and uses this knowledge to predict these people's actions. Importantly, we do not believe that the resulting predictions are abstract, but that they take the form of actual projections of the predicted movements through space (i.e. toward a desired object). Seeing somebody else longingly glance at a glass of water may therefore generate a projection of the course her reach will take towards it. Such concrete projections of others' future actions would be of immense benefit to social interactions. They would help you, for example, both to plan your own reach towards the glass if you wanted to snatch it away from her, but also allow you to preemptively steady the glass should you believe your hasty friend would knock it over.

The present research has three aims. The first aim is to demonstrate that such predictions of other's behavior are indeed generated when we watch others act. We will therefore test whether various social cues - where other people are looking, their emotional expression, what we know about their prior intentions - affect how their subsequent actions are represented, and whether their path through space is predicted. A second aim is to find out how these predictions come about. Recent research suggests that when we observe someone perform an action we perform it in our own mind at the same time. This allows people to use their own experiences to find out of how another's action will look and feel, and how it will unfold in the future. We will therefore test whether our own action knowledge contributes to the prediction of others' actions. A third and final aim is to establish whether such predictions are indeed crucial for social interactions. We will test a special population - those suffering from autism or related disorders - who find social interactions very challenging, often despite normal or even superior intelligence. These individuals might therefore be impaired in reading social cues and generating the predictions of others' actions that we can so readily rely on.

We hope that our research will provide the first insights into the sophisticated predictive processes that help us navigate our social environment. It will link our understanding of others' behavior very closely to our understanding of our own actions in the world, providing a foundation for empathy and joint action without which human civilization would not be possible. Finally, it will highlight a cause of the social deficits in autism and create both a better understanding of these individuals, and may ultimately lead to the development of successful learning programs.

Potential impact
The present work bridges research in neuroscience, visual perception, social psychology, attention, emotion and the embodied representation of action, and integrates it under the banner of social predictive processes. Its results should have far reaching implications for researchers in each of these fields. It will resolve how understanding others' action goals can affect ones own planning processes, a question for which almost no empirical evidence is available so far, but which is directly linked to main research thrusts in social and clinical psychology, such as Theory of Mind and intention reading. It will make paradigms developed in the field of embodiment and action control usable to address questions from social psychology. The results will be disseminated in national and major international conferences and in high-impact international journals in experimental, social and clinical psychology. At least eight high-ranking publications are expected.

The work will contribute to the public's understanding of science. It will reveal the automatic mechanisms that translate our knowledge about other people into predictions of their behavior. The presence of such mechanisms challenges views of rational, consciously controlled accounts of social interactions by highlighting mechanisms that act as 'auto-pilots' of social behavior and which support (and sometimes undermine) our interactions with others, without us being aware of their presence. Elucidating these mechanisms may have long-term implications for clinical disorders, such as autism and schizophrenia. Even though it is clear that sufferers have deficits in the social domain, it has been hard to pinpoint the nature of the impairments. Identifying the mechanisms guiding social interactions in healthy individuals may therefore provide a yardstick to measure what, specifically, is impaired in these disorders, and may help to develop training programs that improve functioning in social situations. By highlighting what happens if these processes are disrupted in autism, the present work may lead to a better understanding of this disorder, allowing family members and caregivers to interact with affected individuals in a more productive manner.

The comprehensive test of cues used in predicting others' behavior is of relevance for emerging technologies, particularly the burgeoning field of human computer interactions. It may help to develop devices that are sensitive to others' goals and emotions, so that human-machine interactions become more 'in tune' and natural, which is a key factor in driving the adoption of such systems. Devices that 'understand' the cues that signal others' intentions have strong applications for behavior profiling and surveillance. They allow potentially harmful acts to be detected before completion, support computer-based pre-screenings of the data masses accumulated by surveillance systems, and may play a direct role in alerting caregivers to problems with patients living independently (e.g., those suffering from dementia). Knowledge about the cues that humans use to read others' intentions is also relevant for 3d virtual environments that increasingly permeate our online lives, and which depend on the naturalness of avatars for an immersive experience. However, the actions of such avatars are still represented in a very naive fashion and often appear puppet-like to observers. We believe that utilizing the subtle cues that signal the goal of another's action will make the communication of intentionality more effective and may thereby have a direct effect on the immersiveness of such systems and thereby on their economic value.

Finally, impact will be realized through students. The proposed work will directly support the careers and future career choice of the named RA and of project students, Masters students, apprentices and placement students working in the lab and enthuse them for work in research and psychology.